University of Lincoln and Lincolnshire Chamber of Commerce & Industry KTP 2023 - 2024 R1

To develop and implement a holistic digital ESG self-assessment tool and an accreditation scheme that will support Lincolnshire businesses in enhancing their sustainability performance in order to improve their competitive advantage.